Graphene-enhanced membrane for rechargeable Copper/Zinc battery energy storage

This project tests the proof of concept that a novel membrane is impermeable to metal ions, which increases the cycle life of a rechargeable Copper/Zinc battery energy storage.